Reducing the Environmental Impact of Branded Event Communications

Thousands of exhibitions are held each year, attracting millions of visitors but there is little focus on negative environmental impacts. We have conducted research to investigate and identify the environmental concerns and impacts from exhibition stands. Partnering with Cranfield University, an exhibition stand design using sustainable materials has been developed. It comprises of a jigsaw panel system and interlocking mechanism. This is a modular approach to stand design which we believe is innovative because it would be reusable, while meeting the demands of creative stand design that the industry requires. This funding will enable us to carry out a full lifecycle assessment of the concept. We will also build a prototype so that a feasibility study can be conducted on the materials and reusability of the stand.